Development of Proof of Concept Modules for Concentrator Photovoltaic Receivers

Concentrator Photovoltaics (CPV) is a promising technology for countries with high direct sunlight. The potential cost of energy (pence per kWh of electricity generated) is low compared to standard 'flat plate' modules. The team at Narec Solar’s Photovoltaic Technology Centre (PVTC) have been providing silicon based solar cells designed to operate under concentration for over five years to more than 80 international companies, universities and institutions. In addition to silicon solar cell manufacture and development, NSL manufacture one sun modules for applications such as off grid emergency roadside telephones and traffic management products.
In this project NSL will utilise their extensive cell and module manufacturing experience to develop proof of concept modules for CPV. CPV modules require specialised design since concentrated sunlight leads to higher cell temperatures and more rapid UV degradation of films and adhesives, compared to one sun conditions. Following thorough research, experimentation and testing, module components such as front sheets, back sheets and encapsulant will be selected for proof of concept CPV modules. These modules will be designed for a number of different cells operating at varying concentrations of sunlight and they will be environmentally tested to ensure long term reliability.